Wesley Turbine R&D

The project will establish the commercial and practical benefits of a new turbine for the recovery and conversion of low-grade waste heat and sustainably created steam into useable electricity. In this project, we are working to complete the improvements to our experimental prototype of a new steam turbine by refining its design in conjunction with the University of Durham's world-class engineering faculty in order to complete its preparation for initial commercialisation.